Commercialising Deep Tech: Understanding Frictions to University Invention Disclosure

Technologies building on fundamental science and engineering – collectively referred to as deep tech --increasingly originate in universities. This has led to a growing interest in understanding and addressing frictions to the process of translating fundamental university research into impactful commercial solutions.
The focus of this proposal is on the first step of this university translation process: the filing of an invention disclosure form by university academics. Invention disclosure is an important milestone because it is a pre-condition to Tech-Transfer Offices (TTO) considering whether to initiate patent filing on behalf of the university. Looking at invention disclosure as an outcome in its own right has an added benefit of studying this first step of the translation process independent of other frictions in the patenting, licensing or spinout process that may also hamper commercial progress.
Recent advances in machine learning, combined with the availability of large datasets linking patents with publications have greatly improved the ability to predict the commercial potential of fundamental academic research and use this as a way to understand the ex-ante commercial potential of the scientific research being conducted across university departments. Comparing the predicted commercial potential with actual invention disclosure allows for a scalable approach to identifying pockets of highly commercializable research that appear to not be making the first step of university translation. In turn, focusing attention on these pockets allows for an effective way to understand potential frictions as well as the quantitative impact of potential solutions to these frictions.
Our proposed analysis to understand and address frictions to invention disclosure will progress in four steps: First, in collaboration with Dashun Wang from Northwestern University, whose team has separately trained machine learning models on internal data of US universities, we plan to validate and if necessary adapt these models to predict the commercial potential of science and engineering research emerging from universities in the UK. Second, in conjunction with Imperial's TTO, we will use these predictions to identify pockets of highly commercially-relevant research to identify academics whose research is commercially relevant but didn’t file invention disclosures. Third, we aim to conduct a qualitative study based on interviews of these academics. This will provide an understanding of whether the gaps are due to a lack of desire or incentives to commercialise academic research, information frictions such as not knowing their work had commercial relevance or other frictions stemming from the tech transfer process itself. Finally, based on the insights of these analyses, our goal is to conduct a field experiment, together with the Northwestern team, to study the quantitative impact of potential interventions.
There are several potential applications and benefits of this research. First, it is an opportunity to independently validate the generalizability of large language models being developed to predict commercial potential of academic research. Second, the descriptive data on commercial potential is itself valuable for university tech transfer offices, policy makers and potential investors looking to identify pockets commercially relevant scientific expertise that may not have been effectively mined. Finally, the detailed interviews as well as results from the field experiment will add to our understanding of how best to address commercialisation frictions at the very earliest stages of Tech Transfer, including the potential heterogeneity in impact across the field of research and individual characteristics of the academics.